How do our gut bacteria communicate with the brain? (SSA)

Recent studies have suggested that gut bacteria can impact neurological outcomes, altering behaviour and potentially affecting the onset and/or severity of nervous system disorders such as autism or Parkinson's diseases. However the precise mechanisms of how the intestinal microbes impact neurological function and behaviour remain largely unknown.

This PhD project will use a trans-disciplinary approach including gnotobiotic rodent models to decipher the role of mucin-degrading gut bacteria species on brain function and neurogenesis. This project will provide mechanistic insights into gut-microbiome-brain connections and help rationally design microbiota-based strategies for brain disorders.